Extrapolation of haematopoiesis dynamics following cytotoxic insult to personalise paediatric drug development

This is an interdisciplinary PhD in mathematical and statistical modelling applied to clinical datasets and will be of interest to graduates in biology/pharmacy/medicine wishing to enhance their quantitative skills, or graduates from quantitative disciplines such as mathematics, physics or statistics wishing to underake applied research in the biological sciences. Training opportunities to fill knowlegde gaps will be offered in the first year. The PhD is a collaboration between the UCL Great Ormond Street Institute of Child Health (where the student will primarily be based) and AstraZeneca in Cambridge (who will offer a 3-month placement each year), with extensive datasets available from both parties.

Haematopoiesis relates to the development of three important lineages: Lymphocytes, myelocytes and erythroid cells. This project will study the longitudinal effects of drug and stem cell transplant on this system using mathematical modelling to investigate two key stumbling blocks in drug development of agents affecting the haematiopoietic system: Ascertaining human expected effect from pre-clinical animal data; and predicting haematopoietic drug effects in children.

Mechanistic nonlinear mixed effects models will be developed to describe the decline and recovery the haematopoietic system in preclinical and clinical data. Our preliminary work indicates the traditional (Friberg) model is too simplistic for the proposed purpose, and we will explore published extensions and possibly derive new ones. Thrombocytopenia models will be extended to handle exogenous platelet supplementation and no satisfactory mechanistic model has yet been proposed to describe the bi-phasic early lymphocyte recovery. All models on stem cell transplant data will also need to be extended to account for the receipt of exogenous "dosing". Once the models are developed, multivariable covariate analysis will be used to investigate age-related and species-related effects whilst attempting to delineate factors such as drug and other treatment effects, and disease effects aiming to explain inter-individual variability.